University of Durham and Carbon (AI) Limited

To develop understanding, statistical models and decision support for personalised advert and content delivery, leading to ‘decision theoretic’ optimisation software modules to show the best advert or content to an individual, leading to improved Click Through Rate and increased customer loyalty.